Maths with Parents COVID-19 support

"Daddy, what's a number bond?"

Parents across the country, balancing a host of other things, are now suddenly being hit by questions like these from their children.

Maths education has developed significantly since we were at school. New techniques and manipulatives are used in class and children enjoy solving problems and exploring concepts to a greater depth. Unfortunately, many of these children's parents have not been brought along with these developments. Without effective support at this time, parents will find it hard to support and children will struggle to develop their maths.

The problem is greatest in disadvantaged communities, where parental engagement occurs less frequently, is less targeted and is overall less effective that in more affluent communities (Kalil, 2016). As our CEO Tom Harbour wrote recently in an article for the Times Education Supplement, resources to solve this problem "have to be carefully designed if they are to reach disadvantaged families. It is all too easy to half-bake support for parents, potentially helping to widen the disadvantage gap."

Maths with Parents has been designed to motivate and empower parents in disadvantaged communities to have enjoyable learning experiences together with their children. We are working to ensure that every child is supported at home to fulfil their academic potential.

Our platform enables teachers to assign topics to align with the curriculum they are teaching. Based on this, we provide a tailored package of support to each family, accessible on their phones. Parents receive a short video, presented by children, about the method their child is learning. The video is followed by fun games and activities to play together. These games connect the maths that the child is learning at school to real life activities at home, such as cooking, shopping and having dinner. Parents and children rate and leave comments about each activity that they complete, which give teachers valuable insight into pupils' learning at home. We work with the teachers to provide extra support for the disadvantaged families that need it.

A month ago we were working with 85 schools. To support during Covid-19, we announced that we would offer our programme of support for free to schools during the school closures. We have had teachers from over 700 new schools register to join our programme. We now need to accelerate our product roadmap to ensure that we can respond to this huge demand and support disadvantaged families nationwide.

Our aim is to reach all families, and thus far our primary focus has been on socioeconomically disadvantaged households. In extension to this, we want to ensure that accessibility barriers are removed, to broaden the range of families we can support. We are aiming to provide equal access and equal opportunity through our platform to parents and children with diverse abilities.